Pushing the boundaries in plant-based bio-composite manufacturing

dl bio composites is pushing the boundaries in plant-based bio-composite development, manufacturing and commercialisation. In order to take this forward dl bio composites will need to understand and protect its Intellectual Property Rights with the help of an external advisor.